The Tribe Project: COVID-19

Our proposal is centred on a digital approach to facilitate the scaling of 'trusted' community groups which are responding to COVID-19 community demand. Our focus will be to provide a solution to facilitate coordination, planning and action of broad spectrum community need between voluntary organisations and local government.

We will be repurposing a Smart Cities base technologies to geospatially orientate, categorise and ultimately predict the movement of community 'need' across society through use of machine learning. We will grow and position community resources directly proportional to projected emerging community demand.